Gates studentship: Investigation of the roles of non-coding RNA

Technical abstract
Genes make up a surprisingly small part of our genomes. Most of our genomic sequence is composed of seemingly meaningless DNA that does not encode genes and was once considered to be junk. We now know that much of this non-coding DNA is not junk. Most of it appears to be read by the cell and used to control expression of genes by various and unusual mechanisms. In this project we will develop new techniques to identify and analyze the functions of non-coding RNAs (the products of junk DNA) that exert a hidden layer of control upon our genomes.